Agripark

We aim to develop a novel closed greenhouse system, which innovatively combines proven & dependable greenhouse and Cooling, Heat and Power (CHP) technologies with the unique inclusion of small air recovery modules to guarantee a low emission & carbon neutral greenhouse. In order to start development, we need external support to assess the significant amount of work that needs to be undertaken to complete planning, approvals and installation. We also need to analyse the potential and requirements of the agricultural market sector and identify who we need to establish partnerships with. Successful completion of this project will give use further confident to seek co-investment opportunities, increase our turnover and allow us to identify what in-house capabilities we need (and increase our headcount as a result).